Peat-Free+ Recycling horticultural cropping substrates in a circular economy

This feasibility study will enable peat-free production of mushrooms and leafy salads by recycling plant-based substrates from other sectors (including anaerobic digestion, soft fruit and mushrooms). The main technical challenges in recycling peat-free organic materials for these specialist sectors are quality, consistency, crop timing and nutrient balance. This project will help to meet the DEFRA target of phasing out peat from UK horticulture. Currently exemptions are proposed for mushroom growing and salad propagation where no peat-free substrates exist on the market. By delivering a circular economy solution we will also contribute to achieving net zero emissions. The project team conducting the work includes leading growers, scientists and substrate processing experts.